ROLE OF PRIMARY CARE IN TRANSLATING EFFECTIVE LIFESTYLE MODIFICATION STRATEGIES

Clinical trials have shown that diseases may be prevented through lifestyle change to promote healthy diet and physical activity, but this has not been translated into routine primary care practice. We will review evidence of the effectiveness of lifestyle interventions that can be implemented in routine practice; we will estimate the occurrence of chronic diseases, associated health outcomes and resource use from a large population of subjects in primary care. In order to compare interventions against each other for the same or different end-points, modelling will be used to estimate costs and benefits from lifestyle interventions.

Technical abstract
Background: The Wanless Report proposed a vision of health services promoting the maintenance of good health. This proposal investigates how this objective can be achieved.

Aims: The key questions for this research are: ?How can existing research evidence on the effectiveness of behavioural lifestyle interventions be translated into strategies for disease prevention in primary care??; and ?What are the potential long-term outcomes and costs of different intervention strategies??

Methods: A Markov simulation model will be implemented. The model will be populated with data from two sources. Systematic literature reviews will provide estimates of intervention effects and the association of behaviours with disease risk. Interventions to be modelled include behavioural interventions to promote healthy eating and physical activity through primary care. Analysis of a large cohort of subjects registered from the General Practice Research Database (GPRD) will provide data for the incidence and prevalence of conditions of interest, and associated resource utilisation, according to age, sex and risk strata under usual care. Outcomes will include all-cause mortality, incidence of type 2 diabetes, coronary heart disease, stroke and other outcomes including renal failure, neoplasms and depression. Costs will be estimated based on GPRD- and model-derived estimates of resource utilisation.

Main outputs: This research will provide researchers and health decision-makers with estimates of the long-term cost-effectiveness of implementing pragmatic behavioural interventions to modify diet and physical activity in primary care. Different strategies for intervention will be compared. A population-wide approach will be compared with a high-risk approach based on risk stratification. These estimates will be securely grounded in generalisable data drawn from a large primary care population. Estimates will include cost per case of diabetes, CHD, stroke and other health outcome (including renal failure, neoplasms and depression) prevented and cost per QALY gained. Sensitivity analyses will evaluate the effect of varying key assumptions. The smallest intervention effect that may be of value will be estimated.

Team: The research will be implemented through a collaboration between King s College London, London School of Economics and GPRD Division, Medicines and Healthcare Products Regulatory Agency(MHRA). Our team has expertise in epidemiology, statistics, health economics, health psychology and primary care.